How do infections affect trajectories of frailty across settings?

1+4 award: currently undertaking MSc. To be updated/confirmed when RD starts in Sept 2025

Summary for project advertised: Frailty affects older populations worldwide and is associated with reduced quality of life, disability and mortality. Acute infections may lead to short-term complications in vulnerable groups. It is less clear whether and how infections influence longer-term trajectories of ageing including frailty development in different populations. This PhD project aims to use harmonised data from population-based longitudinal studies in the UK, US, Mexico and India to investigate associations
between diagnosed infections and frailty trajectories across settings. Findings will be triangulated with linked electronic health record and biological data on serum antibodies to infection from UK Biobank. This is important to inform global strategies for frailty prevention.